The development of real- time analytical software to enable learners of English to improve their use and understanding of English prosody

Through collaboration between software engineers, applied linguists, teachers, digital artists and games designers, the project aims to develop an innovative tool for learners of English to develop their competency in the spoken language. The project will create the first real time modelling and analysis of ESOL pronunciation accessed through a simple and engaging graphical interface.